Developing system-oriented interventions and policies to end violence against women and girls in public spaces

Sarah Everard was walking near Clapham Common, London in March 2021 when she was attacked and murdered. Ashling Murphy was out for a run along the banks of the Grand canal in County Offaly when she was attacked and murdered in January 2022. These are just two recent, high-profile examples of violence against women in public spaces.

In Northern Ireland, 98% of women (=18 years old) and 73% of girls (12-17 years old) have experienced at least one form of violence. Around 14% of women report the location of their ‘worst recalled violent event’ being in public spaces such as parks, forests, and streets. As a result, and because of the associated health, social and economic impacts of violence against women and girls (VAWG), ending VAWG has been identified as a top government priority in Northern Ireland. Researchers, policymakers, and communities are seeking different solutions to end VAWG in public spaces.

Our project will work with women, girls, and other key stakeholders, to design and develop interventions to end VAWG in public spaces in Belfast. The interventions will inform design of public spaces and how the public use them, and change the attitudes, behaviours, and social and cultural norms of people (including men and boys) living in Belfast. The work will benefit the health and wellbeing of women and girls through ending violence, abuse, and harassment in public spaces.

In our research, we will:

Map ongoing and planned policies and interventions aimed at ending VAWG in public spaces in Belfast.
Explore the factors influencing use of public spaces by women and girls in Belfast, and map and explore the nature of safe and unsafe public spaces in Belfast.
In agreement with women, girls and other stakeholders, develop visual diagrams demonstrating the system, and relationship, of factors affecting VAWG in public spaces, as well as the interventions and policies aiming to end VAWG in public spaces in Belfast.
Design, with women, girls, and other stakeholders, a suite of potential co-ordinated policies and interventions to end VAWG in public spaces.
Host workshops with women, girls, and other stakeholders, to ‘sense-check’ the suite of policies and interventions, to explore their acceptability, utility, affordability, feasibility, and sustainability.
Develop an action plan with stakeholders to end VAWG in public spaces in Belfast.

Outputs include:

A review of policies for action to end VAWG in public spaces, and identification of potential new interventions and policies, for stakeholder consideration.
A diagram identifying ongoing and planned policies and interventions.
A suite of potential co-ordinated policies and interventions, ‘sense-checked’ by women, girls, and other stakeholders.
A shared understanding of the evidence and implications for ending VAWG in public spaces in Belfast.
A roadmap for shared stakeholder action to end VAWG in public spaces in Belfast.